Robert Gordon University and AquaTerra (Group) Limited KTP 23_24 R1

To develop an intelligent and data-driven framework to automate inspection tasks for offshore assets, to provide companies with intelligent monitoring and management of their structures and allow lifespan prediction. To utilise large volumes of ultrasonic inspection data to support the decision-making process using a data-driven approach.